Splashblade Products Ltd

A innovative product that will be designed towards the construction industry for newly built and refurbished commercial and residential buildings, the product will save on health and safety costs as well as on istallation time.